MRC CVR PhD Programme

Studentship strategic priority area: Basic and Clinical Research
Keywords: virus virology

Abstract:

This student has joined the MRC PhD programme at the MRC Centre for Virus Research (CVR). In the next year of the programme, they will commit to a thesis project. In the first year they will complete the CVR intensive virology training course and undertake rotation projects in multiple laboratories aligned to the MRC's priority areas.